Maintenance optimisation modelling to inform engineering capability investment

With highly complex naval ships having a lifespan in excess of 25 years, the through-life cost of maintaining a modern fleet represents a substantial burden on the customer future budget allocation. Maintenance optimisation and the ability to feed experience back in to the design management loop are imperative in ensuring the competitiveness and future enhancement of the Fleet Service business.
The research will address the following objectives:
1. To develop a systems view of the current process and information flows. Methodologies might include soft systems methodology, causal mapping and system dynamics.
2. Review the current state of the art in engineering maintenance of ships
3. Build mathematical models to optimise the maintenance process. Methodologies might include mathematical programming, data envelopment analysis, search heuristics, discrete event simulation, multiple-criteria decision analysis and analytic hierarchy process.
4. Build a simulation or system dynamics model of the system incorporating the optimised processes to evaluate impact and improvement over current practice.